Translation to policy, practice and product for low and middle income countries

The award uses results from research in low and middle income countries and develops these into practical applications (research translation). Three types of research translation are being followed:
- translation of research into products (e.g. producing a tool to diagnose disease);
- translation into practice (e.g. developing teaching resources that museum educators can use);
- translation into policy (working with governments to help them understand disease which need to be prioritised for further research).

The award will fund eight smaller translation projects in health, environment, climate change and water. These projects aim to:
- Work with policy makers in the Horn of Africa on regional priorities for research into zoonotic diseases (diseases spread between humans and animals);
- Develop AI-based and low cost devices for detecting diabetic eye disease (two projects);
- Produce guidance for health workers to deliver community-based sociotherapy for refugees in humanitarian settings;
- Produce guidance to museums on how objects produced by the public about conflict and gender equality can be used in educational activities and commercialised to allow greater visibility;
- Develop a tool to identify biodiversity benefits of tree cover and plan sustainable land use;
- Develop radar monitoring of coastal erosion to reduce the risk of future climate variability or sea rise;
- Develop a low-cost water filtration device.

Potential impact
The eight projects will deliver impact in a range of areas.
Policy makers in the Horn of Africa (Ethiopia, Kenya, Uganda) will benefit through evidence which can be used to inform national/regional disease prioritisation exercises. The impact will be increased investment in policy-relevant research into the prevention, detection, and response to zoonotic diseases; increased alignment between research activities and national and regional priorities
Health policy makers and practitioners and the public (those living with diabetes) in rural China and Malawi will benefit from lower cost and more accurate screening techniques for diabetic eye disease.
Support workers in humanitarian contexts in Uganda and Rwanda will benefit from accessible illustrated Implementation Guidance for Community-based Sociotherapy and video sequences demonstrating the purpose and delivery of community-based sociotherapy.
Museum practitioners in Colombia will benefit from pathways to commercialisation of artefacts and teaching and interpretation interpretative material adaptable to the specific needs of museums to enrich visitor experience.
Land use policy makers and practitioners in Indonesia, Malaysia and Ghana will benefit from a tool to identify biodiversity benefits and strategic planning of land-use incentive schemes.
Coastal environment policy makers and practitioners in St Vincent & the Grenadines will benefit from cost-effective monitoring technology and methodologies for coastal erosion hazard.
The poorest in India without access to clean water will benefit in the long term from low-cost point-of-use water filtration devices.